University of the West of Scotland and SpaceandPeople plc KTP 23_24 R1

To embed business process management expertise to streamline, automate and enhance business critical systems and processes; de-risking and accelerating business growth.